Visual motion perception in healthy ageing

The population of the developed world is ageing faster than at any time before. For example, in the UK, the number of people aged 65 and older is expected to nearly double within the next 40 years from around 10 million people now to 19 million in 2050. Such dramatic demographic changes will have a huge impact on society. The main part of research that is dedicated to ageing concentrates on changes that are related to neurodegenerative diseases such as Alzheimer's or Parkinson's disease. However, even during healthy ageing changes occur: Cognitive functions related to memory and attention decline, motor functions slow down, and perceptual functions decrease such as in audition or vision.

The proposed project will investigate age-related changes in visual motion perception in the absence of sensory and optical deficits such as blur, myopia, cataract or glaucoma. Not all problems with vision have to do with the eyes and there is increasing evidence that the visual areas of the brain are also affected by ageing.
Motion perception is an important visual function that helps us to navigate through the environment, recognize other people's facial and body language, and accomplish simple everyday tasks such as pouring a cup of coffee. Therefore, deficits in motion perception can strongly affect older adults lives including their safety, social interactions, mobility and hence, their independence.
Previous research has shown that basic or low-level motion perception, i.e., the motion of basic visual features such as moving dots, is strongly affected by ageing: Older adults have, for example, difficulties discriminating the motion direction of moving dots and are less able to integrate information across space and time. However, older adults can recognize and discriminate high-level visual motion, i.e., the motion of familiar and more relevant stimuli, such as faces or biological motion. Motion for more familiar stimuli can be computed by using the local motion signals of the stimulus or by integrating the global form information across time. With the studies described here, we will be able to elucidate the mechanisms underlying the apparent discrepancy between low- and high-level motion perception in ageing. In a first step, we will investigate the relationship between decreased low-level motion perception and high-level motion perception by correlating performance in tasks related to both kinds of motion. In a second step we will highlight the relative contribution of local motion and global form information to the perception of familiar dynamic stimuli. In a third step, we will ascertain the core brain areas that are involved in processing high-level motion in ageing and how those areas are functionally connected. The proposed research will combine behavioural methods with functional magnetic resonance imaging (fMRI). The results from the proposed research with ageing lead to a better understanding of motion processing per se. In the long run, the results from these studies can also help to develop new technologies and applications specifically suited to the needs of the ageing population so that they can maintain their quality of life and actively take part in society.

Technical abstract
Healthy aging diminishes performance in visual motion perception. Low-level motion perception decreases especially dramatically. The perception of more familiar high-level dynamic stimuli remains relatively intact, although older adults have difficulties integrating local motion and global form as efficiently as younger adults. A potential reason that high-level motion perception is less affected by ageing than low-level motion is that higher-level visual processes compensate for decreased functioning of lower-level visual processes. Plasticity of the functional organization of cognitive and cortical processes occurs throughout life and functional networks that underlie visual perception still undergo reorganization during aging. The goal of the proposed research is to elucidate the perceptual and functional changes underlying visual motion perception in healthy ageing. We will study the relationship between decreased low-level motion perception and high-level motion perception in ageing by correlating performance in low-level visual tasks such as motion detection and direction discrimination with performance in higher-level visual tasks, such as the discrimination of point-light walkers. Further, we will elucidate age-related constraints on high-level motion mechanisms and investigate to what extent local motion and global form information contribute to the perception of high-level visual motion perception. Last, we will explore the underlying neural mechanisms of high-level visual motion processing in ageing and ascertain the brain areas that contribute to high- and low-level motion perception in ageing and their functional connections. The proposed research will combine psychophysical methods and fMRI. In the long run, results from the proposed project will help us to understand the mechanisms underlying motion perception in healthy ageing and lead to a more complete model of the processes underlying visual motion perception in general.

Potential impact
The primary impact of the proposal will be an increased understanding of the processes underlying changes in visual motion perception in healthy ageing. In addition to the scientific community, there are at least three direct and indirect beneficiaries of the proposed research.
Most importantly, older adults will benefit from the proposed research in the long run. Understanding the changes in visual motion processing related to healthy ageing and broadcasting the results to a more general audience will draw attention towards the special needs of the ageing population and in so doing, increase the effort of industry and companies to develop products geared towards the specific needs of the older people who are not suffering from any major clinical conditions. Given the increasing number of older people in industrialized countries, the ageing population already provides a new upcoming market, which is slowly being developed. In addition, if older adults are actively able to take part in society and maintain their quality of life it will decrease the prevalence of geriatric depression and social isolation which will in turn have a positive impact on the public health system.
Second, the industry concerned with building applications and developing techniques that help older adults to overcome certain deficits will benefit from the results in the long run. For example, the car industry might benefit from some behavioural results of the proposed project to build car interfaces for drivers that take into account the specific needs of the ageing population, or companies that develop household appliances that are designed to help older adults with a variety of everyday tasks.
Third, the United Kingdom will benefit indirectly from the results. The UK is one of the leading countries for fundamental research in visual perception and ageing on both the behavioural side and also when it comes to understanding the underlying neural mechanisms and brain functions. The results from the proposed research will support the reputation of the UK as a center of excellence in these areas.